CoaxChem: Energizing the Future through Quantum Computing for Battery Chemistry

CoaxChem is a top-tier Danish-British consortium founded to co-develop novel quantum solutions for real-world applications. Kvantify (DK) is a quantum software (QSW) company with a mission to solve the toughest computational challenges by leveraging the power of quantum, artificial intelligence, and high-performance computing (HPC). Kvantify has deep competencies within quantum science and has demonstrated the ability to innovate on hybrid quantum-classical Variational Quantum Eigensolver (VQE) algorithms for its proprietary quantum chemistry platform. Oxford Quantum Circuits (OQC; UK) is a globally leading Quantum Compute-as-a-Service (QCaaS) company that has developed powerful, enterprise-ready superconducting quantum computers (QCs). OQC was the first company to offer a QC commercially in the UK and the first globally to install a QC in a colocation data centre, integrated with HPC.

Leveraging the combined expertise of OQC and Kvantify, CoaxChem proposes the co-design of a novel hardware-tailored quantum chemistry platform that will be ready to operate both on current Noisy Intermediate-Scale Quantum (NISQ) devices and future fault-tolerant QCs (FTQCs). The project is poised to solve complex R&D problems in battery chemistry, such as battery oxidation and electrolyte degradation, enabling the creation of novel, cost-efficient and reliable battery components, while capitalising on emerging opportunities within the energy industry.

The innovative platform developed in CoaxChem is built upon the best available quantum chemistry algorithms from Kvantify, which are designed with quantum hardware (QHW) in mind, presenting unique capabilities to tackle intricate chemistry problems even with the challenges posed by NISQ devices. OQC's QHW guarantees a scalable, top-quality 3D superconducting qubit design which is unique in quantum computing, providing the right framework to co-design and integrate with Kvantify's chemistry platform.

The development and deployment of a quantum chemistry platform which can be adapted to FTQCs constitutes a groundbreaking advancement not yet achieved. CoaxChem's innovative approach positions the developed product as a pioneering solution in the QC ecosystem, offering unique computational capabilities, unmatched by current market offerings, to aid in the R&D and manufacturing of novel batteries within the automobile, small devices, and energy storage sectors. It will directly contribute to the development of more sustainable and efficient battery solutions, supporting the UK's and Europe's commitment to the green transition and a sustainable future.